WallJAM Proof of Market

WallJAM is a uniquely shaped, interactive rebound wall and sports activity zone, designed to
get people of all age groups and ability levels active, in a fun and intuitive way. WallJAM will
significantly drive sports participation levels across the UK through repackaging the way
sport is delivered at grass root level.
WallJAM is a game-changer. Firstly it’s shape and graphics encourage repetition for all ball
sports with scope to deliver a ‘predictably unpredictable’ ball return for individual or multiuser
play. The inclusion of (patent pending) interactive impact sensors allow users to benefit
from technology and innovation previously only the privilege of the elite athlete. Individual,
and peer to peer, competition using data and real time feedback on speed, power and accuracy
of any ball strike, against the clock, will revolutionise the way sport is taken up and played.
It is tailored for inner city areas where space is at a premium and budget remains an issue. It
can be sited indoor or outdoor. WallJAM can be hung, mobile or free-standing. It is modular
and therefore scalable from individual units of 1 sq.m up to a two way facing 10m wide x 3m
high free-standing wall..
Our “intelligent” vertical play surface interfaces with a zoned ball court allowing difficulty
levels to be set. Scores can be collected and uploaded via the WallJAM app, allowing a
universal performance benchmarking platform and On-line profiling by sport and discipline.
On-line leagues for all ability levels can therefore be set and exploited. Additional accessories
can be used on and around the wall to increase functionality and user appeal at limited
additional cost. For instance customers can opt to install our digital dance & movement zone
(which we are piloting with The Exercise Dance & Movement Partnership) to have remote
qualified instructor live-stream sessions to multiple users.
WallJAM is the perfect antidote for the sedentary X-Box generation!